IP Voucher

We have invented and developed UPTAKETM technology, it is a novel fluid that has the ability to suspend and carry solid particles (such as sand) and liquid particles (such as oil), and maintain them in suspension in order to move, remove or transport those particles. This ablity addresses problems found in many Industries such as Oil/Gas, Nuclear , Brewing, Food Processing,Chemical Processing, Pharmaceuticals in cleaning pipes and tanks